Multi-Modal Continuous Transparent Biometric Authentication for Mobile Devices

"The modern mobile handheld device is capable of providing a plethora of multimedia services through a wide range of applications over multiple networks. These services are predominantly driven by data which is increasingly associated with personal and commercially sensitive information. There is an increasing dependence on mobile devices with more than 5 billion users globally and this raises the security requirement for reliable and robust verification techniques of end-users that extends beyond the traditional point-of-entry.

This project will analyse the feasibility of developing a multi-modal continuous and transparent authentication architecture for mobile devices. The proposed solution will significantly enhance current state-of-the-art authentication approaches by using multiple biometric modalities (facial recognition, keystroke analysis, behavioural profiling) to continuously and transparently authenticate end-users. The proposed architecture will provide end-users with a convenient, non-intrusive, application specific authentication approach which is capable of understanding the different risk levels and requirements of individual applications.

The proposed architecture utilises existing hardware technologies such as facial recognition, keystroke analysis, application usage and fingerprint recognition to continuously authenticate end-users based on their psychological and behavioural characteristics. This solution is scalable and provides further opportunities for additional authentication modalities such as smartwatch physical activity recognition."